Treating compulsive acquisition: Making use of randomized controlled trial methodologies to investigate the clinical efficacy of cognitive therapies

Treating compulsive acquisition: Making use of randomized controlled trial methodologies to investigate the clinical efficacy of various cognitive therapies